Stirling Cycle & Pulse Tube Cryocooler Performances

This project looks to assess the performance of Stirling cycle and pulse tube cryocoolers for space applications. Cryocoolers form part of the wider field of cryogenics, where instruments and equipment are actively rendered to cryogenic temperatures. The first Stirling cycle cryocooler was developed at Oxford in the 80s and has since been greatly innovated throughout the World.

Cryocooling of space instruments permits the ever increasing sophistication of scientific payloads for exploration and astronomical research. The coolers will be optimised and tested in terms of a variety of key performance and thermal output aspects, for contribution to a very novel field and ever-evolving set of scientific spacecraft instruments.

This project falls within the EPSRC research area and is a collaborative effort with Honeywell Hymatic, UK.